Keaton cutting Keaton: the craft and synchronicity of film editing and performance in silent slapstick comedy

World-famous for his deadpan countenance and breath-taking stunts, comedian Buster Keaton co-wrote and directed films considered to be amongst the best of silent cinema. As a comedy star, Keaton had the luxury of time and unlimited film stock to develop his films in an improvisatory way, editing them himself. What was the significance of Keaton's role as film editor? Did this merging of 'star/performer' and 'editor' give advantages through viewing and manipulating the filmed performance, with the facility to adjust routines and storylines for maximum comic effect with split-second timing?

A case study undertaking a deep analysis of Buster Keaton's work as the editor of his own silent films offers valuable new insights into industry practice in 1920s Hollywood, informing a deeper understanding of the role of film editing in the construction of silent film comedy, and of the industry structures that fostered the vocational learning of craft skills.

There has been some brief but insightful analysis of the editing of individual scenes in Keaton's films (Robinson, 1969; Kerr, 1975; Perez, 1981; Oldham, 1996), but no detailed study of his editing process. Many studies of film editing have centred around a formal analysis of the finished film, e.g. the calculation of Average Shot Length (Salt, 1974; Bordwell, 2006; Tsivian, 2017). This approach misses nuances of editing practice: pacing movement within the frame, the creation of narrative in the edit, and the decision-making process of where to cut. Karen Pearlman's 2016 study of the relationship between film editing, perception and choreography provides ideas for further exploration when applied to Buster Keaton's filmmaking practice. Ben Model's current research into the practice of "undercranking" the camera to increase projected film speed suggests new avenues of study in film acting and technology in silent cinema, relevant to the interplay of Keaton's performance and editing.

As a working film editor, I draw on my own knowledge and practice of film editing to enhance my academic study of this unexplored area of film history, using innovative methods of research through practice to analyse the rhythms and textures of Buster Keaton's editing and performance through the medium of digital editing; experimenting with timing, using superimposition and split-screen techniques to compare aspects of performance and structure, and revealing the detail of cuts frame-by-frame; and developing an "app" to enable users to explore Keaton's editing process and comic performance through manipulating video.

These methods are augmented with research, synthesis and analysis of archival and primary sources on editing in the 1920s, and on Keaton's filmmaking practice. Rough cuts and alternate versions of Keaton's films now available on DVD offer exciting and timely new possibilities for study through intricate comparison with existing versions and consultation of written documentary sources. A further line of investigation mines information about Keaton's editing processes by studying artefacts such as archival film prints and negatives, and by engaging with film restorers and their practices.

This project offers insights and contributes new knowledge to film history, and histories of practice, with relevance for current practice at a time when new technologies are bringing about radical change in roles and processes in film and television editing.